Enabling Innovative Space-driven Services for Energy Efficient Buildings and Climate Resilient Cities

BUILDSPACE aims to couple terrestrial data from buildings (collected by IoT platforms, BIM solutions and other) with aerial imaging from drones equipped with thermal cameras and location annotated data from satellite services (i.e., EGNSS and Copernicus) to deliver innovative services for the building and urban stakeholders and support informed decision making towards energy-efficient buildings and climate resilient cities. The platform will allow integration of these heterogeneous data and will offer services at building scale, enabling the generation of high fidelity multi-modal digital twins and at city scale providing decision support services for energy demand prediction, urban heat and urban flood analysis. The services will enable the identification of environmental hotspots that increase pressure to local city ecosystems and raise probability for natural disasters (such as flooding) and will issue alerts and recommendations for action to local governments and regions (such as the support of policies for building renovation in specific vulnerable areas). BUILDSPACE services will be validated and assessed in four European cities with different climate profiles. The digital twin services at building level will be tested during the construction of a new building in Poland, and the city services validating the link to digital twin of buildings will be tested in 3 cities (Piraeus, Riga, Ljubljana) across EU. BUILDSPACE will create a set of replication guidelines and blueprints for the adoption of the proposed applications in building resilient cities at large.